Intelligent Robotic Inspection for Foundation Industry Optimisation demonstration - IRIFIO:D2

This collaborative, cross sector R&D demonstration project furthers previous industrial research from the industry partnership of i3D Robotics, Lucideon & Glass Technology Services, to advance & showcase novel technology developed to support the transformation of Foundation Industry production process optimisation. The primary aim is to increase efficiency to achieve greater productivity by increased energy and resource efficiency. This will be deomonstrated by using advanced robotics, integrated with 3D machine vision systems which can be augmented with bespoke sensor data creating a data rich, intelligent producution environment.

Current manufacturing methods are inflexible, requiring time-intensive programming and manual intervention of production tasks responding to unexpected occurrences or production errors. Some UK Foundation Industries are unable to respond to the demands placed on them by future environmental targets whilst remaining competative in a fierce global marketplace as they are unable to indroduce improvements within the manufacturing process until the production methods are updated.

The robotic, vision and sensory technology will be applied and demonstrated within the UK Glass, Ceramics and Metal Foundation Industry production processes, building on previous R&D to digitally inspect defects in materials and components. With additional utilisation of machine learning on the data collected, artificial intelligence can begin to enhance these traditional Foundation Industry production processes and crafts to aid industrial productivity, significantly reduce energy and resource consumption in both glass and ceramic manufacturing.

This project aims to uses advanced 3D vision sensor data to produce machine learning and AI algorithms to monitor and improve the metals, glass and ceramic production process. To guarantee the repeatability and accuracy of measurement, automation through the flexibility offered by modern multi-axis robotic systems will be demonstrated. The ultimate output of the system will result in foundation industry-wide benefits in glass, ceramics and metals production. This project will address specific needs in these foundation industries by offering an augmented, existing manufacturing process thorough digitised inspection & learning. It is anticipated that a reduction in energy costs and improved production yields associated with the manufacture of tempered glass & kiln fired ceramic materials will be significantly and positively impacted, as is the case in the steel industry